Artifical intelligence and advanced modelling for ground penetrating radar

The detection capability of GPR systems for landmine detection should be improved while reducing the false alarm rates.The main approach to this objective is to investigate around the nature of GPR algorithms. Algorithms for example are used to extract distinctive characteristics of landmines for effective classification in later stages of GPRs. A balance of effectiveness and computational burdens must be considered for practical implementation.
A.I/machine learning is growing and has had impact within GPRs past due to its effective self-learning and automation. Applications in this area should be further exploited.